Development of a novel acoustic absorber for the cost-effective reduction of railway noise

The importance of rail as an efficient and sustainable mode of transport has been accentuated
by the ill effects of significant growth in road transportation in recent decades. Across our UK
and European cities, traffic congestion impairs efficient industry and gives rise to air
pollution. When compared with carrying the same tonnage by road, rail produces significantly
less pollutants. The impetus now is to address the recent overall decline in rail transport and
provide a more efficient and environmentally friendly transport system.
However, standing in the way of this notable goal is the growing awareness of the impact of
railway noise on public health, which has resulted in pressure from line-side inhabitants,
governments and health organisations for increased noise mitigation. Noise is proving to be a
limiting factor for many railway network operations; introducing additional costs for
mitigation, demands for limits on availability/capacity, and resistance to expansion of the
network.
The sources of noise can be broadly categorised into three groups: rolling noise, traction noise
(propulsion), and aerodynamic noise. Although a holistic approach to tackling rail noise is
sought, it is widely recognised that rolling noise is the predominant offender in the speed
range 40-250km/hr. Existing solutions to noise are either ineffective or exorbitantly costly.
Rosehill Polymers is proposing to develop and commercialise the Noise Reduction Panel
(NRP) system: a cost effective easily retro-fittable noise attenuator, made from a novel
recycling manufacturing technique, exclusive to Rosehill Polymers. We expect our solution to
be very attractive to the rail network providers and make a significant contribution towards
UK and EU noise reduction targets.
We plan to generate total combined revenue of €73.9million, with an associated profit of
roughly €43million. Achieving these figures will require the creation of 45 new jobs within
the company.